Matrix: Female Health and Care

In its most fundamental form, Matrix is a 21st century replacement of the speculum, a digitally enabled device designed for patient comfort and self-use in a clinical setting.

Matrix is disrupting the invasive instrument that is the speculum and its culturally inappropriate application. The speculum is widely used in gynaecology. It's not niche -- women and people with uteruses come across it at least a few times in their lifetimes during routine and urgent gynaecological appointments.

Matrix is not only a product or a service offering. Matrix is a use case with radical and pioneering philosophy -- a philosophy which places patient experience and physiological understanding of the maternal-female body at the forefront of design and manufacture.

Matrix is a data-generating ecosystem. It enables the patient to fully control the experience, whilst transmitting visual data for real-time assessment in a unique digital archive that can inform treatment and further research.

The clinical pathway is very simple is straightforward for both the clinician and the patient. A person attends their pelvic appointment and collects the matrix kit. First, they apply the digitally enabled device (in this instance is Gloria) to take a photographic image. Then the person uses the swab to take a specimen sample.

The visual data is transmitted directly on-screen in the clinician's office. The clinician does not need to leave their desk. They can review results and prescribe clinical pathways and treatments whilst patients self-examine themselves. This will enhance the clinical practice by saving time, money and optimise clinical outcomes.

We are on a mission to prove that the future of the speculum is not a speculum and we will do this by democratising, decentralising and decolonising women's health and care.